What is the basis for increased SpeA toxin expression and differences between S. pyogenes strains

There has been a marked resurgence of scarlet fever in England, with ten-fold increases in notifications since 2014, peaking at 19,000 notifications in 2016 (1, 2). We hypothesise that children with streptococcal sore throats and in particular scarlet fever provide an important reservoir for invasive infections. Genomic investigation of strains has confirmed that the strains causing throat infections and invasive infections are intermingled and has also demonstrated the emergence of a rogue lineage of Streptococcus pyogenes in 2016 among invasive cases and scarlet fever cases.